Concepture Limited (add on to 131861)

Concepture is a water technology company developing PyTerra, a systems approach to the problems of the mismatch between freshwater supply and demand. It helps suppliers maximise the capacity and resilience of water networks and allows the networks to perform optimally in response to user demands. For users, it delivers ‘water as a service’.